Longer Life for Natural & Synthetic Materials

An innovative technology for materials of the future. The aim of the project is to increase the longevity of clothing and increase remanufacturing services through sustainable transformative innovation.